Blake Emergency - Cyber Sec

"Airline Training Associates is a UK based, privately owned, discrete organisation with international capabilities in the emergency preparedness and emergency response arena.

In these cost conscious times, our business model is straight forward: eliminate excessive costs, whilst maximizing the level of service and professionalism offered to our Clients no matter where in the world they are.

The award of the Cyber Security grant has been recognised by the business as a key intervention to help ensure the technical and information security of our business, customers and future prospects. "